Made in Liverpool Food

Made in Liverpool is a local Liverpool business that seeks to turn ideas into wealth. High on its ethical agenda are ideas related to the creation of local wealth and local products. Food is a key aspect of this mission, as are concerns about empty buildings and a lack of local job opportunities. In this project Made in Liverpool will work wit local experts to set up commercial processes that allows us to grow specialist foods for local markets